ACE (AI-driven Custom web-design for small Entrepreneurs)

As experienced web designers who care about quality, we know that hiring our services can be expensive for artists, sole-traders and small businesses. Yet designing your own website can often be intimidating and frustrating, and who wants to adopt a theme that looks like thousands of other generic websites?

We believe deeply in small independent businesses that have the courage to choose their own path, they are brave and creative individuals, who deserve happiness and success, so we decided to do something about it:

**Introducing,** **ACE (AI-driven Custom web-design for small Entrepreneurs)**

Say goodbye to expensive consultants, to sterile templates, to endless lines of code. Say hello to your beautiful personalised website in lightning-fast time. Watch as stunning, interactive designs come to life as the virtual consultant learns about you and your business.

Whether you're a seasoned professional or a newcomer to the game, ACE aims to unleash your full potential.

By combining AI modelling and the latest digital design systems, with established UX patterns and trusted resources; ACE will transform the online publishing sector for artists and small businesses for the better.

Welcome to the future of web design.